Novel control and non-standard multi-phase topologies for improving integrated motor drive power density and reliability

This PhD research proposes to develop a modular integrated motor control platform to practically investigate and validate simulations and analytical models of advanced control systems utilising multi-phase interleaving and novel control schemes. This research would ultimately lead to increased power densities and system reliability.